Digitally dissecting regions of the developing ovary

This work aims to address two fundamental and unresolved questions within female reproductive biology: why are an entire class of follicles formed and then promptly lost during ovarian development, and what are the molecular mechanisms leading to this highly regional loss? Recent developments in spatial transcriptomics, together with other -omics approaches, makes addressing these critical questions possible for the first time. We intend to utilise a combination of these cutting-edge technologies to build a digital representation of the developing ovary under normal and dysregulated conditions. This will allow us to identify the critical molecular mechanisms driving regional follicle loss and develop new methods for integrating multi-dimensional data sets. Ultimately, this knowledge will deepen our fundamental understanding of the female reproductive system; a highly under-served area of research.
Unlike human males, the duration females can reproduce is limited. This duration is determined by two factors: first, the starting number of eggs (or oocytes) within their ovaries and second, the rate at which these oocytes are used or lost. Oocytes mature inside the ovary with the help of supporting cells (granulosa cells). Together, an oocyte and its supporting granulosa cells are called a follicle. Importantly, only a finite number of follicles are established during embryonic development and must therefore wait until they are required after sexual maturity. Once sexual maturity is reached, follicles are progressively activated to ensure mature eggs are available in each menstrual cycle. Critically, follicle activation is irreversible. Once activated, a follicle is either ovulated or lost. Ovulation is the process by which a mature oocyte is released from the ovary, into the fallopian tubes, to be fertilised by sperm. Many follicles are lost during the maturation process and consequently are activated in batches. In humans, it is estimated that in each cycle the singular oocyte that survives to maturation, and is successfully ovulated, comes from an initial batch of 200-1000 activated follicles. The mechanisms governing the regulation of follicle activation rate are unknown.
The developing ovary has two major regions: the inner 'medulla' and outer 'cortex'. Though there are no visible differences between them, the follicles found in these two regions behave substantially differently; only cortical follicles contribute to adult female fertility. This is because around birth the medullary follicles nearly all activate and are consequently lost. It is unknown why the cortical follicles are not activated during this neonatal wave of activation, how they are able to survive until sexual maturity many years later and how these regional differences are established.